Electrons in Nanoscale Quantum Circuits

The project will investigate the properties of electrons in semiconductor systems of restricted dimensioality. This is a regime where the properties are determined by the form of the wavefunction and wavefunction coherence, it is expected that a number of new effects will emerge due to the naure of the structures and the long electron coherence length. Work is carried out at low temperatures in both UCL and the Company.
The student will develop semiconductor quantum circuit devices that exploits transport of individual electrons in electron waveguides. Using the ultra-fast electron detection technique developed by the Company, the Student will improve and optimise the device design, cryogenic measurement setup, and will perform electrical measurements to test and verify the quantum statistics and electron coherence, in order to gain the knowledge and technologies required for the quantum control of individual electrons in semiconductor. The Student will spend approximately a half of his time at UCL and a half at the premises of the Company. The work at UCL will also include the role of spin-orbit interaction in modifying the spin distribution via Rashba Effect with lateral gates. Use of beam splitters in the quantum circuit will be used to determine if an entanglement can be observed.

Project Deliverables:
1. CAD designs for semiconductor quantum devices that will probe the fermion quantum statistics and electron coherence time.
2. Software plug-ins for measurement control and data analysis.
3. 4K test data of device characterisation.
4. Measurement data at mK temperatures on single-electron wave-packet transport.
5. Increasing complexity of the quantum circuit with the addition of beam splitters and other quantum components.
6. Regular reports on the activities on device design, test, measurement, and data analysis.